Adept Data

Software defect resolution is estimated to cost the IT sector up to $312bn annually. Leading
fiscal institutions have suffered recent public embarrassment caused by data related issues that
have resulted in severe social disruption & cost both the financial institutions & the consumer.
In 2013, the software testing industry was valued at $3.1bn with a CAGR of 3.4%. Software
testing is increasing in complexity with progressively more integrated systems coupled with
larger mkt demand for shorter Software Development Lifecycles (SDLCs). Shorter SDLCs
have augmented the demand for automation with automation tools offering data driven
solutions with rapid & repeatable testing. Testing is the most resource intensive phase & thus
‘build & test’ teams can spend 50% of their time finding & fixing defects, 15% of which are
caused by ‘Bad data’.
Current solutions solve aspects of the data management problem, but focus on putting a set of
reference data into a given environment rather than providing an understanding the landscape.
Current tools are capable of mapping data relationships across different systems, but limited
in their scope of understanding & lack provision for ‘good data’- data that is representative,
secure & usable.
NMQA aim to address the issues above through the development of AdeptData, a unique Test
Data Asset Management solution that:
-enables users to select/auto-generate test data, specific to context & environment
-provides ‘good data’ by capturing the data landscape & rules relating to the data inc. business
rules & business flows
-is architecturally aware & produce ‘good data’
The highly innovative product will be exploited through an existing client base, delivering
positive benefits to the finance sector through reducing the cost of software defect detection.
The project is aligned to current TSB priorities in IT & Finance & with a well experienced
team delivering the project it is anticipated market entry will be in June 2015.